Smartphone Low Volume Blood Test

This project aims to create a simple Pinprick blood test system that runs on any smartphone allowing anyone using it to predict whether they are going to show symptoms of COVID-19 up to two weeks earlier than PCR tests can.

It gives the potential for everyone worldwide who has access to a smartphone be able to self-test cheaply and frequently as often as they like. This means that lockdown can be released far earlier globally and due to the flexibility of the test means the new waves and even new mutations and strains can be detected as they arise and individuals can be quarantined accordingly stopping the emergence of second and subsequent waves.